Limejar

Limejar are creating a product that provides structured communication for children on the Autism Spectrum. This solution requires expert knowledge and advice around design and implementation of the final product to be launched. The product aims to improve independence in individuals with Autism as well as enabling more effective communication between those involved in their care.